Use of Instant-On-Scene Video Triage to Improve Patient Care and Efficiency in Emergency Care

A huge part of emergency services work is decision making rather than intervention - deciding what resource is required, and which hospital if any should the patient go to? [GoodSAM][0] has developed "_Instant-on-scene_" - the ability to see a patient or scene; which is already radically changing emergency response. Video technology in emergency dispatch offers unparalleled opportunities to transform the ubiquitous smartphone into a life-saving device.

**How it works:**
An Emergency Service Control Centre sends a text to a caller's smartphone during an emergency call. The text contains a link, which, when clicked, instantly streams video and provides location of the caller. The call continues as audio passes both through the phone call and through the video simultaneously- see brochure [here][1]. Importantly, unlike Skype or FaceTime, with GoodSAM there is no App to download to open the video and it works on any smartphone instantly. Video streaming enables the process of 'hear-and-treat' to become 'see-and-treat'. The video stream is highly innovative, containing in-built pulse rate detection technology. This video can be shared amongst Emergency Services and personnel across organisations who are enroute to scene. In healthcare, the system can be used to assess patients (how sick they are, measuring their pulse) and the scene (mechanism of injury). Clinical hubs can dispatch appropriate resources confident in their assessment of need. Video can also enable the call handler to advise the caller (e.g. to hold an airway open). The system has been trialled successfully with Air Ambulance Service partners delivering promising results ([publication][2] here).

Through this project we will work with London Ambulance Service to trial Instant-On-Scene in three focus areas:

1\. Video assess acutely unwell patients (Category 2) requiring an emergency response - determining how quickly a patient needs a response and the most appropriate pathway.

2.Video assess less urgent patients in a Clinical Hub (e.g. Category 4 calls).

3\. Video assess acutely unwell patients requiring remote consultation -- enabling paramedics to stream video to senior clinicians.

**The Project:**This project is to utilise GoodSAM Instant-On-Scene in London's Ambulance Service to demonstrate benefit, improve product and to roll out the platform not just across UK Ambulance Services but all emergency services globally. In addition to building the governance framework for use, we will have a robust economic analysis of benefits of the system to patients, individual ambulance services and at a national level to public expenditure.

[0]: http://www.goodsamapp.org/
[1]: https://goodsamapp.org/assets/pdf/Brochure.pdf
[2]: https://www.goodsamapp.org/assets/pdf/HEMS_GoodSAM.pdf